Conformal Electronics for Human Electrophysiological Monitoring

Conformal electronics are envisioned as the next generation of wearable sensor node. They attach directly to the skin as a 'temporary tattoo' and can provide very high quality and very long term measures of body parameters. This project is creating Silver and Graphene printed sensors for flexible and conformal substrates. These may find use as temperature sensors for monitoring Diabetic foot ulcers, as long term heart monitors in embedded in T-shirts with improved wash-ability compared to previous approaches, or in non-invasive brain monitors. The key technical challenge is in the sensor node design and maintaining sensitivity, noise performance and longevity while minimising the amount of printed material to speed up and personalise the manufacturing.